Platform for the development of optimised NAFLD liver cell models to accelerate drug development

The aim of this project is to provide cell tools to help scientific researchers working on a common liver disease called non-alcoholic fatty liver disease (NAFLD). The cell products are human liver cells with genetic mutations inserted that ultimately disrupt the function of the cells duplicating NAFLD in the cells, which can be grown in a lab in large quantities. This "disease in a dish" approach can contribute to the greater understanding of the causes on NAFLD. This disease is particularly important as it is estimated that 25% of the UK population has the condition which if not effectively treated and managed can progress to severe life-threatening liver disease. The cell models can be used to test large numbers of potential drugs to identify the best drug candidates which could be further developed and provide safe and effective drug therapies that can help patients.